Biocentre Technology Limited

Biocentre Technology Limited have developed a process for the generation of a Biomass Fuel from waste which is cost efficient and is a proven coal substitute. We are looking to take this to market either via building a Biocentre plant or working with partners as a pre-treatment facility for mass-burn plants